TRACO

In order to maximise the growth opportunities currently being presented to the rail freight industry through the availability of increased capacity today and in the future, intermodal terminal transition improvements must be made to better optimise the modal shift from rail to road and rail to port.

TRACO will provide an innovative solution to this challenge by presenting better and more accurate location information and predicted terminal arrivals to all organisations within the logistical supply chain. By accurately tracking and predicting arrivals for all vehicles, wagons and containers within the supply chain, paper-based systems can be reduced, and freight operations can be better planned and managed to improve the delivery of goods for customers. With this information readily available, rail freight growth opportunities such as high-speed deliveries and perishable goods can be realised thereby further boosting the £1.7Bn which freight already brings to the economy

By reducing uncertainty in the timings of freight movements, and demonstrating enhanced predictability of modal transitions, capacity, growth and diversity of goods can be maximised and a much-needed modal shift towards rail freight can be realised, helping to reduce road congestion, optimise port logistics and bring about a significant decrease in carbon emissions.